The Nature Recovery Financial Allocation and Monitoring Service

Financial stakeholders, the Local Nature Recovery Strategy (LNRS) and LNRS partners all want to know how best to allocate funds between projects targeting issues such as biodiversity net gain, rewilding, and natural flood management.

There is no single service on the market that helps such stakeholders with their decision process on the allocation of monies for these projects (or how to monitor the value returned to the environment following implementation). Though these stakeholders have different motives they will often be working together, negotiating, and lobbying each other at different times. Equally, biodiversity net gain, rewilding, and natural flood management are all relatively new concepts in this space and constant feedback and evolution of the financial allocation and monitoring process will be needed among the broad group of stakeholders to push and maintain standards and investment effectiveness. Thus, a financial allocation and monitoring service that incorporates many layers of consideration will be fundamental for justifying internal and external investments that balance the needs of nature and finance and broader sustainability requirements - such as jobs. The problem is inherently spatial, and a spatial decision support tool is required to allow strategic investment in environmentally beneficial projects. This project will develop and demonstrate an innovative solution that integrates climate and environmental factors into the financial services sector. We call this service the Nature Recovery Financial Allocation and Monitoring Service (NR-FAMS).

Sparkgeo is a geospatial services company that maintains a global team of developers who are specialists at designing, deploying and using cloud and open technologies. The Sparkgeo UK team comprises staff with software, geography, Earth observation and geospatial skills. Sparkgeo creates the "glue code" that makes different geospatial data work for the particular needs of individual clients. Sparkgeo has experience in transforming legacy data into modern machine readable catalogues, normalising different sources of data to common open standards, and serving very large amounts of raw and derived data to users.

Sparkgeo UK will collaborate with HSW (Hill, Stone & wood Ltd) who will provide access to the financial sector users and business development. Sparkgeo will focus on the technical aspects.